Ping Me Happy

Ping Me Happy is a forward-thinking digital platform that aims to revolutionise how people connect and spread joy online. With a focus on uplifting messages and positive content, users can send personalised messages to friends, family, and acquaintances, fostering a community of goodwill. The platform offers creative tools for crafting messages and showcasing acts of kindness. Committed to making a positive impact, Ping Me Happy donates a portion of its revenue to support local charities, contributing to tangible change in communities. Join us in creating a happier, more connected world, one message at a time.